Moneystream

Moneystream is a groundbreaking digital personal finance product that seeks to reinvent your personal banking and financial experience. It combines your personal financial activity with multiple external data sources to provide not just meaningful analysis of your past behaviour, but also intelligent guidance on future decision making. In short, it helps your finances become smarter by being more aware of your life and the world around you. It's aware of where you go, and what you do, and is always on: saving you money, helping you make smarter decisions each day, and ultimately improving your financial life. Designed around real consumer need rather than the constructs of the financial industry, it will create a far more intimate and valuable relationship with your money.